Radical Acylations and Ketonylations using a Carbon Addition-Deletion Strategy

The Giese reaction is a versatile method for forming C(sp3)-C(sp3) bonds between alkyl radicals and electron-deficient alkenes. However, there are limited methods to achieve the radical addition to shorter carbonyl C2 (Ketonylation) and C1 (Acylation) building blocks as these reactions suffer from high kinetic barriers or are thermodynamically disfavoured. Therefore, it would be desirable to exploit the high reactivity and generality of the Giese reaction to access these challenging ketonylation and acylation products. This project will focus on developing new methods for the photoredox-catalysed acylation and ketonylation of alkyl radicals through a carbon addition-deletion strategy. This will be achieved through utilising a tandem photocatalytic sequence of a Giese reaction with an alpha,beta-unsaturated aldehyde followed by oxidative cleavage of the aldehyde adduct in the presence of an amine and molecular oxygen to access the shorter ketonylation and acylation products.